The Design and Applications of Paddle-wheel based Metal Organic Nanaosheets

The liquid exfoliation of layered materials into two-dimensional nanosheets has attracted significant recent attention, most prominently with graphene but also many other layered oxides, clays and organic polymers. Metal-organic materials combine the tunability of organic linkers with the unique properties of metal ions allowing the creation of diverse, well defined architectures with tailored properties. To date, discrete metal-organic frameworks (3D), polymers (1D) and polyhedra (0D) have been developed extensively for applications ranging from 'smart' materials and sensors, to light harvesting, gas storage and drug delivery. In contrast, research into 2D metal-organic nanosheets (MONs) is in its infancy.

MONs share many advantages of other porous metal-organic materials in terms of the ease with which their structures can be varied and new properties introduced. However, their 2D structure, vast surface area and colloidal nature open up new opportunities for creating sensors, catalysts and smart-materials. In order to realise the potential applications of MONs we must first understand the rules governing the exfoliation of layered materials to form 2D nanosheets. This PhD will focus on developing the techniques and understanding required to study and exploit this exciting new class of materials.